Delivering Sustainable Wheat: Targeted Sustainability-Trait Discovery (Earlham Institute)

Technical abstract
A component of the grant Delivering Sustainable Wheat this project addresses resource capture and utilisation efficiency to achieve sustainable wheat yield quality and stability. Increasing production costs (e.g. fertilizers) and a need to decrease the carbon footprint of farming demand improvements in efficiency. This includes addressing changes in farming practices such as the rise of reduced till or regenerative agriculture due to the major impact these have on soil structure. A focus is to enhance root and canopy carbon sequestration and improve N P minerals (such as Zn) and water use efficiency. However as yield remains a key commercial target and is essential for global food security aspects of yield components trait tradeoffs and challenges arising from climate change are addressed. This project will study root canopy inflorescence and grain development using physiology genetics hormone profiling metabolite analyses and genomics to reveal haplotypes associated with these key sustainability traits the integration of these processes and the impacts on plant development in fluctuating environments.